Cyber Security for Active and Flexible Networks (Cyber-SAFEN)

The project aims to build and demonstrate an integrated cyber defence (ICD) platform to provide a foundation on which to build essential cyber-safe and resilient functions for electricity network production, Automation and Control (PAC) systems at substations, and SCADA systems at system level against advanced cyber-attacks, and to accelerate the UK confidently moving to low carbon economy.
The project will harness advanced AI and ML technologies to build a dual defence system against advanced cyber threats. The scope of the dual cyber defence system is firstly to build a cyber-Intrusion Detection System (IDS) to protect the electricity network against known or advanced cyber-attacks, and then to develop a cyber-Intrusion Response/defence System (IRS) based on machine learning for the electricity network PAC systems against malicious control action for the infected substations and SCADA system at the system level.